V&A East Storehouse: exploring the impact of dynamic approaches to stored collections on museum identity, user engagement and collections management

Focusing on the V&A East Storehouse, this CDP will explore innovative ways of managing stored collections, investigating the impact of a ‘dynamic’ and ‘flipped’ approach for collections management practices, and organisational identity. In the context of calls to widen participation, museums are radically rethinking how they care for stored collections to demonstrate social value, relevance of resources, and to develop more transparent relationship with their publics. Yet little is known about what this “growing edge” (Bolton, 2010) of museum work means for these organisations, their audiences, and the collections themselves. Through a qualitative investigation, using mixed archival and desk-based and people-focused methods, the CDP will shed new light on this under-explored subject.